Maritime autonomy for safe, fuel efficient port operations

The project will aim to establish robust functional allocation for effective human-machine operation of autonomous vessels. The advantage of a human-agent partnership is that each element has its own strengths and weaknesses, and together they have the potential of being more effective than the sum of their parts. Whilst there is good understanding of the Allocation of Function, there is little guidance on communication and designing for shared mental models. Trust in autonomy is also immerging as a challenge for Human-AI implementation; factors associated with trust can be categorized as human influences (e.g., individual differences in terms of personality, experience, culture), machine influences (e.g., robotic platform, robot performance in terms of levels of automation, failure rates, false alarms), and environmental influences (e.g. task type, operational environment, shared mental models).